Petit Pli - Anti-Viral Masks that Grow

Petit Pli is an award-winning human-centred wearable technology company. Petit Pli embeds its patent-pending technology textiles to create bi-directional growing apparel - sustainable sizeless garments. Petit Pli's circular approach to garment design and technology significantly reduces waste & emissions generated at point of production, transportation and use.

Further, Petit Pli's innovation and designs act on a psychological level reframing clothing and plastic value, along with decelerating plastic obsolescence by extending the use-life of garments to reduce the volume of discarded garments entering the wider environment. Petit Pli achieves this by embedding a patent-pending structure in machine washable, rainproof, windproof outerwear childrenswear ensemble garments and adult face masks.

With the closure of physical stores, reduction in global CMT and mill manufacturing capacities, keeping materials in use present and innovating with in the reusable face mask market present as one the greatest points to reduce waste caused by disposable facemask consumption & production alongside protection from Covid-19 infection and prevention of COVID-19 transmission.

In this project Petit Pli seeks to carry out experimental research to develop new IP by exploiting research gained from Project 30601, leveraging Petit Pli's existing IP and Beta(MSK) consumer insights to improve the design, antiviral functionality and circularity of its 'one size fits all' growing mask.